Defect Engineering and Device Optimization for High-Performance beta-Gallium oxide Power Devices

Gallium oxide is a promising material for high-power electronics used in renewable energy, space technology, and electric vehicles, where efficiency and reliability are very important. However, its performance can be affected by its material properties, especially crystal defects and the way devices are designed. These defects, such as oxygen vacancies and dislocations, can cause problems with how electricity flows and lead to device failure.
One of the main challenges in improving the reliability of beta-gallium oxide devices is field crowding. This can cause devices to break down too early. To solve this, this research will explore advanced manufacturing methods and device designs to reduce field crowding and improve efficiency. Specifically, the study will look at ways to improve the edges of devices and design better contacts to make the devices more reliable.
The research will also work on developing beta-gallium oxide-based field-effect transistors. These transistors will use the material's excellent ability to control electricity. Since p-type materials are hard to use with gallium oxide, making these transistors is a challenge. The study will work on improving the structure of the devices and the interfaces between different materials to get their performance in both high-voltage and high-frequency situations.
The project will involve comprehensive material characterization, defect analysis, and device fabrication. Various microscopic and processing techniques will be used to scan and control defects. Electrical measurements and simulations will correlate defect characteristics with device behavior, providing deeper insights into how defects impact performance. Ultimately, the goal of this study is to establish defect engineering strategies that enable the development of reliable and high-performance beta-gallium oxide power devices.